To the Streets: effective interventions in the community arts ecology of the West Midlands.

In 2020, Arts Council England (ACE) published their Let's Create strategy outlining their vision for the country over the following decade. It reflected and necessitated the increased focus on creatively engaging communities in the making of culture, a process that resists categorisation (Tiller et al., 2021) but is widely dubbed as "co-creation". With ACE's investment principles effectively setting the agenda for many subsidised arts organisations, there has been an influx of co-created theatre. However, it is too often assumed that participation is inherently positive, without sufficient interrogation of ethics, community impacts, or best practice. Despite good intentions, artists are at risk of inadvertently perpetuating the very inequalities they seek to dismantle (Dewhurst, 2010; Wake, 2013).

While networks such as Co-Creating Change have been established to share knowledge, China Plate's innovative contributions to this field remain undocumented. To The Streets provides a unique case study to examine the evolution of a regional community-focussed process into a commercial tour. This offers opportunities to evaluate whether capital compromises any ethics of community-lead projects, and to what extent broader audience reach increases positive social impact. While the publicly-funded cultural sector is an incubator for the commercial creative industries (ACE, 2020), co-created art is notably absent from current commercial theatre. To The Streets could demonstrate the scalability of co-creation, fundamentally shifting the relationship between subsidised and commercial sectors to better represent communities historically excluded from theatre.

My primary research question will be: 'How do China Plate's new modes of practice form and transform communities?'. Building on the work of Sadeghi-Yekta and Prendergast (2023), I will examine the notion of service: both artistic methods of serving individual communities, and more broadly, the subsidised arts sector's responsibilities as a public service. I will also interrogate whether theatre can move beyond "rehearsing for the revolution" (Boal, 1979, p.122) and enact social justice. This line of enquiry will investigate social impact, exposing questions of aesthetics, ethics and activism (Nicholson, 2005; Ridout, 2009). Observing China Plate's processes will also enable me to analyse the extent to which participants are subjects or agents in co-created work; the benefits and tensions resulting from participatory arts; and the ways in which community engagement may enrich artistic output.

I will utilise a practice-led approach, embedding myself into China Plate's processes through regular fieldwork. Participant-observer methods will be integral to evaluating community impacts and primary evidence will be collected through (auto)ethnographic placements. I will engage with participants, audiences, collaborators and stakeholders through semi-structured interviews, enabling me to tailor interactions while maintaining consistency for cross-analysis. The ACE Insights and Impacts Toolkit will provide a robust evaluation framework to measure quantitive data from surveys and questionnaires.

In terms of impact, this research will contribute new theoretical understandings to arts ecologies and applied theatre scholarship, aid China Plate to evaluate activities against KPIs, influence arts practice and policy, and enable practitioners to maximise positive social change in the West Midlands and beyond.